Multi-channel deep learning to discover small-molecule drug leads for overcoming antimicrobial resistance in Streptococcus pneumoniae

Generating benchmarks able to identify the best protocols for virtual screening against the major respiratory pathogen Streptococcus pneumoniae (the pneumococcus). Evaluating multiple supervised learning algorithms on these benchmarks, including multi-channel neural networks, capable of integrating chemical structures of molecules, genomic features of bacterial strains and molecule-strain activities. Designing novel antibiotics overcoming antimicrobial resistance (AMR) in pneumococcus by exploiting novelty-rich gigascale compound libraries guided by the best of these AI models.